Methodology for the identification of shared genetic aetiology between epidemiologically linked disorders

Many common health disorders are frequently observed to co-occur in individuals. Hundreds of genetic disease association analyses have been completed, resulting in the identification of numerous genetic variants that are associated with a specific disease, such as type 2 diabetes, cancer, and osteoarthritis. The primary aim of the proposed research is to develop methodology to detect genetic variants that have an influence on susceptibility to two disorders, which are suspected of having shared genetic causes. The majority of existing approaches have focused on identifying genetic casual elements for a single trait, and only few of them jointly analyse linked disorders.
There are many pairs of health disorders that have been identified as either frequently existing together, or having an inverse relationship, where the presence of one disorder tends to reduce the risk of another disease. Disease co-occurrence parings include type 2 diabetes with Crohn's disease, cancer, and psychiatric disorders, as well as osteoarthritis with body mass index (BMI) and height. It has been established that there is an inverse relationship between prostate cancer and type 2 diabetes. Moreover, a treatment for prostate cancer was found to increase the risk of diabetes and cardiovascular disease. This may be due to the roles of particular shared genetic variants. Thus, the development of non-adverse treatments for either of the two diseases may be assisted by the identification of gentic variants with such inverse effects on two diseases. This highlights, among others, the importance of identifying common genetic causes between linked diseases.
Shared genetic causes for most of these disease pairings have been identified using simple separate analyses of each disease. One method is to compare the individual results from each analysis, and to choose common criteria for the identification of genetic disease associations. The overlap of the two sets of results is then examined. A caveat of this approach is that each analysis has a different level of how well it can detect associations, so that although an association may exist with both traits, it may only be detectable within one of the studies, and thus not found in the overlap analysis. Also, as with many other approaches, it does not take advantage of any known genetic information. Alternatively, associations with one disease may be searched for within the genes that have been recognized as associated with the other disease. However, this greatly reduces the search area.
In developing methods to jointly analyse traits, the level of how well associations could be detected may be increased by taking into account known pieces of genetic and biological information, such as previously identified genetic variants, and the biological functions ascribed to them.
Statistical analysis methods will be developed and tested for performance by generating various plausible datasets under an assortment of assumptions. The method with the best performance will then be applied to real datasets, such as type 2 diabetes with schizophrenia, waist-hip ratio with BMI, osteoarthritis with BMI, and osteoarthritis with migraine.

Technical abstract
There is an abundance of analysis methods for detecting genetic associations with a single complex trait, but sparseness in powerful and robust methods to jointly search for shared genetic associations between two disorders that are epidemiologically linked. This motivates the main aim of developing such joint analysis methods. Data for a given trait may either be raw sequencing or genotyping data or in the form of summary statistics from a genetic association study. Therefore, in analysing the genetic data from two traits together, the three possible combinations of data that may be available need to be considered, and each combination requires a different analysis approach to be developed. Besides the immediate data at hand, there is relevant external information, such as previously detected associations with either trait, as well as functional information. This external information is only occasionally accounted for in single trait analyses, and so far, has not been considered for joint trait analyses. Incorporation of prior genetic and biological information adds another degree of complexity to the methodology development, but should increase the power to detect shared associations with disease. Approaches to tackle the problem include linear models, use of Bayes factors, Bayesian decision theory, and chance-corrected measures of agreement in a regression framework. Extensive simulation studies will be carried out to determine the most powerful analysis approach, which will then be applied to real datasets that include osteoarthritis, metabolic and psychiatric disorders.

Potential impact
The research that I will carry out will benefit the pharmacogenetics field, which has direct translational implications, as well as those who are afflicted with diseases that have a tendency to be linked with additional disorders. Several disorders that this applies to include cancer, osteoarthritis, type 2 diabetes (T2D), Crohn's disease, psychiatric disorders, cardiovascular disease, and obesity.
The methods to be developed will enable the identification of variants that are associated with multiple epidemiologically linked traits. Identified shared variants may either have the same effect on susceptibility for two disorders, or an inverse relationship, as in the well-documented case of prostate cancer and T2D. It has already been established that those afflicted with prostate cancer tend to have a lower susceptibility to T2D and vice versa. Moreover, research on a particular therapy for prostate cancer revealed that men receiving the treatment had an increased risk of developing diabetes and cardiovascular disease, and thus contributing to non-cancer morbidity (Keating et al. 2006, as in Case for Support). The therapy releases a hormone and may prolong life for men with locally advanced prostate cancer, but it may also increase fat mass and decrease insulin sensitivity. An inverse scenario would be that a treatment targeting a T2D locus might increase risk for the development of prostate cancer. Gene expression influences various functions and it may be that the expression of a particular gene is increased in individuals with prostate cancer, and decreased in those with T2D, or vice versa. This illustrates that identifying genes and/or variants that have reverse effects on the two diseases may assist in non-adverse treatment development for either of the two diseases.
Identification of shared genetic components that have the same direction of effect on disease susceptibility will contribute to the understanding of the risk of developing multiple diseases, as well as the likelihood of an additional disease emerging, given that a condition is already present. Furthermore, knowledge of the common genetic etiology could aid in constructing a prevention plan for the development of multiple conditions. Such information may also assist in tailoring existing treatments for certain conditions to additionally control the effects of a linked disorder.
Within the next three years, I will complete my planned methodology, including related software, and in the final year I will analyse several real datasets. Therefore, within three years, methods to search for shared genetic components in comorbid conditions will be available for use by others. An immediate consequence of this will be an enhanced knowledge of disease(s) susceptibility, benefiting society in general. An additional outcome that will eventually follow is the assembly of a prevention plan for multiple disorders. Finally, this will assist pharmacogenticists in choosing a direction that may be followed to develop safe and effective treatments, which will subsequently benefit numerous individuals afflicted with disease(s).
It is hoped that in my own analyses of epidemiologically linked traits, such as T2D and schizophrenia, some shared genetic components will be identified for further investigation. Therefore, in addition to methodological contributions, I may have an applied contribution to treatment development, prevention plans, and susceptibility awareness.